Newcastle University and Coastal Grains Limited

To develop efficient production protocols for new/alternative arable crops and to identify, quantify and improve nutritional and other crop quality parameters.